Direct CO2 Capture

Cambridge Carbon Capture Ltd (CCC) is developing Patented technology to capture and store CO2 permanently

as a rock. In doing so a number of valuable mineral and metal by-products are produced that, at current

commodity prices, would more than offset the cost of capturing the CO2. Carbon capture as a profit making

activity rather than a cost. CCC’s current process involves 2 steps, the purpose of this project is to enable the

University of Cambridge to collaborate with CCC to test the feasibility of combining these two steps into a

single process and thereby significantly reduce costs.